Using genomes to dissect the speciation process - a comparative approach

Although speciation is one of the most fundamental biological processes, we still know surprisingly little about it. For example, it is not know whether species splits are generally abrupt, which would be expected if speciation mostly occurs as a result of populations becoming separated in different places, or whether speciation generally involves a protracted period of hybridisation which eventually ceases. It is also unclear what type of selection matters most for making species reproductively isolated: species may become isolated from each other simply by adapting to different environments or, alternatively, as a result of selection on traits that only benefit one sex. For example, in many insects, males increase the number of offspring by producing very many or very large sperm, while females have evolved mechanisms to kill, store and select sperm. This sexual antagonism leads to a reciprocal armsrace and rapid evolution of reproductive traits which in itself may be strong enough to drive speciation.

Because the genome of an individual is made up of contributions from an enormous number of ancestors, even a small sample of genomes contains a lot of information about the population of ancestors and about when and how fast this ancestral population split into distinct species. Since speciation is a slow process, the only chance to understand how species typically arise in nature is by extracting this genomic information about past speciation events. For example, recent comparisons of individual human genomes have shown that our own genomes are a result of past hybridisation between modern humans and more archaic forms such as Neandertals.

The main aim of my project is to use genomic data to estimate speciation histories and find out what factors drive speciation in nature. Comparing speciation histories across many different insect species and between different parts of the genome, will allow me answer fundamental questions about how new species are born. This work comes in two parts. Firstly, I will develop new statistical methods to reconstruct past speciation events from genome data. To make such inferences realistic, many biological processes that effect patterns of diversity in the genome must be incorporated into a mathematical model: During reproduction, genetic material is combined from different parents and passed on to successive generations by chance. While the splitting of populations leads to separated gene pools, individuals from different populations may migrate and hybridise, causing genes to "flow" between diverging species. In particular, I will focus on reconstructing the duration and direction of such gene flow after divergence which gives a measure of how fast speciation has happened. Secondly, I will use these methods to ask how the process of speciation has played out in 40 species of wasps, flies, beetles and butterflies many of which are common in UK. I will sequence multiple individual genomes in 20 pairs of closely related species and compare speciation parameters between species pairs with more and less intensive sexual antagonism, as indicated by their mating behaviour. This will reveal whether sexual antagonism speeds up speciation. A second comparison will explore the link between speciation and ecological specialisation by testing whether species that specialise on a small number of hosts generally evolve from generalists or vice versa. Finally, I will compare the speed at which sex chromosomes and autosomes become distinct during speciation to test whether genes important in speciation accumulate more rapidly on sex chromosomes.

This work will build a statistical framework for us to use genome sequences as a window into the past and to understand the role of selection, geography and hybridisation in speciation - an important step towards solving Darwin's mystery of mysteries of how species come about.

Potential impact
The proposed research project spans a range of disciplines: bioinformatics, statistics, genomics, entomology and evolutionary biology and seeks to develop new computational tools to analyse genome wide variation and address fundamental questions about speciation. As such my scientific research is pure rather than applied. However, there are a number of stakeholders for which the methods developed in this project are of immediate relevance:

Applied research
Research into crop breeding increasingly uses genomic data for marker assisted breeding and to identify natural populations and cultivars that contain genetic variation of potential interest for modern breeding programs. Many economically important horticultural crop species in the UK (apples, strawberries) are the result of past hybridisation events between several wild ancestral forms and their complex population histories need to be taken into account explicitly in such analyses. Likewise, many insect (e.g. the pear sucker) and fungal crop pests have evolved very recently from less harmful or abundant wild forms and there is great commercial interest in understanding when and how this divergence took place and what genetic changes were involved. In many cases some of the most devastating crop pests and pathogens are invasive species. Being able to reconstruct the histories of these species will help to identify key adaptive genes that have diverged rapidly or introgressed from other species. Such knowledge is crucial for identifying targets for chemical and biological control.

Conservation Biology
Conservation research is increasingly reliant on genetic data to determine conservation units and strategies and to optimising captive breeding programs (which in the case of the East Asian Sus species include a number of zoos in the UK). However, to date this is mainly restricted to small numbers of genetic markers such as microsatellites. With the sequencing costs falling, it is only a matter of time until conservation biologists will routinely base conservation strategies on genomic data. A major concern in conservation biology is to detect and minimise hybridisation between endangered wild populations and domestic forms and to understand the causes of population structure and size changes in the wild.

General Public
Finally, I see the main immediate societal Impact of my research in increasing the public understanding of science, in particular research into speciation. There is generally great public interest in this topic, as for example, demonstrated by the media coverage of the genomic analyses of our own history. However, speciation research (including my own projects in the past) is mainly focused on either very exotic systems that are unknown and inaccessible to the general public (e.g. African Lake Cichlids, Heliconius butterflies) and/or model species that are small and indistinguishable to non-experts (Drosophila fruit flies). As a result, speciation research is almost entirely disconnected from the activities of hobby naturalists (which have a long tradition in the UK) and may easily be perceived as arcane or irrelevant for understanding and conserving native wild life. Likewise, organisations devoted to the conservation in the UK, although very active in educating the public about the natural history of native species and the need to conserve them and their habitats, very rarely put this information into an evolutionary context. Many of the species I will investigate at a genomic level in this project are charismatic, big insects that occur in the UK and will be familiar to many hobby naturalists and gardeners (e.g. butterflies, dung beetles). This provides a unique opportunity to educate the general public about the evolutionary and geographic origin of our own fauna and raise the public profile of genomics and speciation research (see Pathways to Impact).